Flabba – Advanced system integration to improve efficiencies, access and compliance for the digitalisation of the legal sector

With Innovate UK support and with design inputs from a range of law firms, Flabba Ltd will develop a tech-agnostic workflow engine capable of uniquely integrating the growing range of digital systems used in the Legal sector (legal firms spend on average 25-30% of turnover purchasing software solutions such as booking and document management systems through to reporting software) as well as video conferencing tools into one platform. In doing so, the solution addresses stated market challenges associated with the increasing digitisation of the Legal sector (driven by the Justice Select Committee) and changing working practices across the industry. If successful, the proposed solution will have broad application across many areas of the legal profession, from the collection of witness statements using video technology to supporting process management in bulk litigation cases, helping improve efficiencies, user access and transparency. Future potential for application in wider markets including Insurance and Healthcare.